Efficient Classification of Heterotic String Vacua

Abstract: Over the past 30+ years phenomenological studies of heterotic string compactifications have been conducted with increasing levels of complexity. The class of Z2xZ2 orbifolds has led to the most promising phenomenological models. Over the past 20+ years dedicated computerised tools have been developed to study larger spaces of these string vacua that led to fundamental new discoveries. The student will continue the development of the computational tools and methodology, bringing new methods from Artificial Intelligence and Machine Learning. In the first instance the student will extend the analysis of the vacuum energy and the search to de Sitter vacua to string models that descend from tachyonic ten dimensional string vacua. This PhD will focus on classifying the vacua of Heterotic Sting Theory, with a particular focus on S-tilda models. Using the Free Fermionic Formalism, the PhD will explore the landscape to find viable models which satisfy certain phenomenological criteria, such as generation number; being tachyon free; the cosmological constant. The student will work with concepts such as Supersymmetry (SUSY), Conformal Field Theory (CFT), and Dark Matter (DM). The student will also use high performance computing, machine learning, and data intensive computing techniques to improve the methodology's efficiency.